Unravelling Mental Health Dynamics on Social Media: A Comprehensive Analysis with Advanced Data Techniques

this study proposes a novel methodology for assessing mental
health statuses through the analysis of social media data. The primary research questions guiding
this investigation are twofold: First, how can a Population Mental Health Index be systematically
constructed using natural language processing techniques via social media posts, ensuring the
incorporation of diverse linguistic expressions, temporal dynamics, and the nuanced context of
mental health discourse?